University of Northumbria at Newcastle and VEDA Associates KTP 23_24 R1

To develop and deploy a transformational in-house data collection, management, automation, and analysis platform that digitalises and modernises the bridge examination and assessment processes. This will enhance safety, improve efficiency, create new business opportunities, and drive innovation in the industry.